Acropolis (Advanced Collaborative Research for Oncology Platform for Improved Outcomes, Learnings, Insight and Science)

Growing healthcare costs and poor patient outcomes is driving increased interest in collaboration to support stratified medicines as a means to deliver targeted, safe and cost effective treatments. Research into stratified medicines is severely curtailed by poor access to high quality patient data and the deluge in associated genetic, molecular and image information.
The innovative Acropolis platform will provide the essential informatics infrastructure to support secure stratified medicine research and collaboration, including data handling, storage, retrieval and analysis services that will acquire, pseudonymise and integrate data from a wide variety of diverse sources. Acropolis has a strong consortium led by R&D data management firm IDBS, supported by hosting firm Quantix and leading cancer institutes at Manchester and King’s Health Partners.
The Acropolis consortium has all the components to successfully support translational research activities and will ultimately help deliver improved treatment of cancer and other diseases across global healthcare systems.